Multimodal hyperspectral, Raman and x-ray fluorescence imaging for pigment identification in heritage

The aim of this project is to design, build, test and use a combined hyperspectral, Raman and X-ray fluorescence scanning system for heritage imaging. The project will also require development of bespoke analysis methods for combining these images and processing them to generate images of chemical composition.
Particular avenues of exploration could include:
- Aligning and registering images taken of the same object on different systems
- Determining safe exposure limits for optical and X-ray radiation on heritage objects
- Developing mathematical methods to inform the object's composition by generating images of derived properties of interest to conservators, historians, archivists etc (including chemical composition, acidity, degree of polymerisation, stress and strain).
- Developing workflows for effective imaging of real historical samples from ISH's extensive reference collection and elsewhere.